Steptomycetes Spp. Suppression

VCS Potatoes is working to increase the range of agronomic solutions available its client for the disease control during potato cultivation. In this study we will identify novel biological control agents based on naturally occurring soil bacteria and preferentially select for those that are adapted to work under water limiting conditions. These new biological controls will offer a sustainable, environmentally safe solution to reduce the losses in potato production from tuber disease.